Customer insurance vault - liberate and control your data

Onceand1 is a start-up providing infrastructure services to distributors of personal asset insurance. Through the application of AI, machine learning and Big Data they create a digital and portable customer insurance vault for a customer which holds all the customers insurance data and documents. They develop marketplace matching algorithms to enable distributors to propose insurance solution to their customers based on the data in the vault.